Birmingham City University and Barton Storage Systems Limited KTP 24_25 R4

To adopt an innovation culture and accelerate new product development and enable intellectual property protection by creating an inhouse design resource and embedding digital design into a manufacturer of storage solutions.